Alternative respirators for the COVID-19 pandemic

The COVID-19 pandemic has exposed the shortfalls of global supply chains. Demand for Personal Protective Equipment (PPE) has outstripped supply and the UK is struggling to provide front-line healthcare workers with the vital protection they need.This project aims to design and gain regulatory approval for a face mask that meets the standards for protection of healthcare workers against COVID-19 and can be manufactured at a rate of 2,500 masks per day. Our team will deliver a product in a highly compressed time scale by using innovative manufacturing techniques that remove the expensive and time consuming tooling stage necessary for mass production. UK based manufacturing will be used to ensure that the NHS is protected from the volatility of global markets and manufacturing streams.